Slimline Flowmeter for Drilling Mud Applications

Deep Blue Oil & Gas Ltd. are a small engineering company specializing in product and technology development with a particular focus of the business in the onshore and offshore Oil & Gas drilling segment.

This project will develop a new flow and physical property measurement solution that will be used within our solutions for drilling system applications. Our patented solutions will benefit from this measurement solution as it will remove the need for multiple skidded systems and provide a much more compact and usable solution to those currently available.

The project itself will consist of initial design and development work followed by dynamic testing of the new system in applicable drilling fluids. The physical test programme shall be complemented by CFD modelling which will extrapolate the results to higher pressures and other geometries.